Atmospheric neutrino detection at IceCube

The IceCube neutrino observatory is located at the South Pole, Antarctica.
Using the data from IceCube, Shivesh is look for the distribution of atmospheric,
and astrophysical neutrino induced muons at the South Pole.
------